Investigation into the role of phosphatidylinositol 3,5-bisphosphate and AP-1 in multivesicular body protein sorting

Every animal is made up of precisely arranged small building blocks called cells. The inside of each cell is highly organized. Within the cell, mechanisms sort the components, including proteins, and send them to the correct compartments. Protein sorting is essential for many processes including the control of cell division and correct functioning of the immune and nervous systems. Defects in these processes can lead to disease. Viruses such as HIV take over the cellular machinery required for protein sorting, and use it to escape from the cell. Studies of the yeast cell system have yielded important information on protein sorting, as yeast cells have the basic cellular machinery common to all (including human) cells, and they are fast-growing and easy to manipulate. Our work, using the yeast cell system, aims to understand how one particular cellular protein sorting system functions. The results obtained from this study will provide information about the basic mechanisms of protein sorting which must be understood in order to develop effective treatments for a variety of human diseases.

Technical abstract
Protein sorting at the multivesicular body (MVB) is essential for many cellular processes including growth factor down-regulation and antigen presentation. At least part of the machinery used to sort proteins at the MVB is also recruited by viruses such as the human immunodeficiency and influenza viruses for use in viral budding. MVBs are formed by the inward budding of the endosomal membrane to form internal vesicles; proteins sorted into these vesicles are destined for the lumen of the lysosome. The best characterized signal for protein sorting into the inner vesicles of MVBs is the addition of mono- or poly-ubiquitin to the cytosolic domain of a protein. Our previous data suggest that phosphatidylinositol 3,5-bisphosphate (a lipid second messenger and the product of the Fab1p kinase in yeast) and the clathrin adaptor complex AP-1 are required for the sorting of ubiquitinated cargo proteins at the MVB. In yeast strains lacking subunits of AP-1 or Fab1p ubiquitinated cargo such as carboxypeptidase S are transported not to the lumen of the vacuole (the equivalent of the mammalian lysosome) but to the outer, limiting membrane. The aims of this project are to investigate this in further detail, using the yeast Saccharomyces cerevisae as a model organism. We will employ a yeast genetic screen to identify novel components of the Fab1p and AP-1 dependent steps of ubiquitinated cargo sorting at the MVB. In addition, we will use directed experiments to determine the kinetics of cargo ubiquitination/ deubiquitination in AP-1 and fab1 mutants, the intracellular site of cargo ubiquitination, and the intracellular routes followed by ubiquitinated cargo. Thus we will use a combination of genetics, biochemistry and cell biology to study the role(s) of AP-1 and Fab1p in the sorting of ubiquitinated cargo. The information we obtain will be used by us and others to study the same processes in mammalian cells.